Paper Dove AI Publishing Tool (AIPT)

Within the design and publishing sector, Paper Dove continues to innovate through the development of an AI-powered Publishing Tool (AIPT). By integrating multiple generative AI models, the AIPT will facilitate the creation of new specialised design. Through the strategic fusion of ambitious design and production strategies with cutting-edge AI methods, we aim to overcome longstanding industry challenges and unlock unprecedented value within a rapidly evolving technological landscape.

The intricacies of the publishing process, present a rich array of opportunities for both process and product innovation, as well as revenue diversification. Leveraging the capabilities of AI, we envision a future where design and publishing data are processed, reinvented, and managed to a much deeper extent. This approach will enhance efficiencies, pave the way for the introduction of innovative product lines, and offer new tailored solutions for our niche customer base. Through these advancements, Paper Dove is poised to introduce ambitious new approaches within the publishing industry and propel growth within the underrepresented segment of the UK creative landscape.